A new process to achieve 33% energy & cycle time reduction for moulding of thermoplastics using microwave heating - Microcool

The EU polymer processing industry continues to contract, with companies struggling to
remain competitive. Whilst energy cost reductions are welcomed, cycle time is a key driver of
financial performance, with parts costed as a function of cycle time and machinery hourly
rate.
Our novel approach offers a new heating technology for injection moulding, using the through
thickness, rapid heating capability that microwave energy provides, halving the heat input
required to mould the polymer materials, achieving significant reductions in cycle times and
overall energy consumption.
Our goal is to establish a clear ‘Demonstrator Prototype’ for a new polymer process that will
achieve a minimum 30% reduction in cycle time for injection moulding of thick-walled parts,
and achieve a similar reduction in associated production costs & energy needs. This
technology would enable UK moulders to increase productivity and competitiveness, regain
market share and capitalise on new business opportunities. For example, the improved
commercial viability of thicker section parts will enable developments in light-weighting &
metal replacement